GreenBolt: piloting a novel algorithm-based visualisation of investment risk for ESG assets to increase their liquidity post COVID-19

For many, sustainable (ESG) assets are still new and its hard to understand their risks and complexities. Thus, it comes to no surprise that the European Union puts transparency above all else in its ambitious EU Green Deal. Many other experts agree that this is the only way to sustainably increase liquidity for this asset class. However, this transparency with respect to rules and regulations is not enough.

At the point of sale, between the investor and the Independent Financial Advisor (IFAs) there is still ample confusion about the risks associated with sustainable assets. This leads to less investments in ESG assets depriving the sector of the much-needed liquidity and not letting it fulfil its positive potential for society.

GreenBolt will use digital technology and proprietary algorithms on the existing Bolt Markets platform for IFAs to visualise the risk associated with new sustainable investment assets in a transparent, regulatory-compliant and easy to understand way in order for IFAs to better advise their clients and to drive more liquidity into this asset class.

This project aims to accelerate ESG investments in the UK, help the government achieve its sustainability goals and provide better diversification and returns for investors.